The Elections Centre

The Elections Centre holds the most comprehensive database of local election results in Britain, containing more than 1.4 million candidates and spanning 125 years. Our resources have been used in hundreds of academic papers and we have received funding from UKRI, think tanks and charities. We help the media, businesses, councils and third sector organisations gain accessible, evidence-based and data-driven insights into local areas. We are expanding beyond our existing partnerships to create impact at scale in new areas.